Feasibility study for Timmins CCS novel low-energy pre-combustion carbon capture process

The Timmins CCS Process is a patented novel process arrangement of proven process industry operations which combines recovery of CO2 in the liquid phase at full process pressure with an innovative proprietary recycling process for residual CO2. It has potential capture efficiencies (for pre-capture) in the 90-94% range. It is broadly applicable to a wide range of single point-source CCS applications including pre and post-capture for powerplants and industrial applications, using any fuel feedstock such as coal, gas,biomass or wastes. Detailed initial calculations estimate an outstanding, disruptive 70% reduction in capture energy requirement. The project will conduct an engineering pre-feasibility study for a coal IGCC power pre-capture application including creating a computer flowsheet model and first-level costing plus review by a leading EPC company to validate the claimed energy and cost savings.